Developing catalysts for green hydrogen production from low-grade water electrolysis

The direct use of low-grade water to produce green hydrogen eliminates the use of water purification technologies required for
current electrolysers, and thus widens the global reach of green hydrogen technologies. However, the long-standing challenge
of using low-grade water is the deleterious effect of ions and contaminants in it on the stability, activity and selectivity of
catalysts. The poor performance of catalysts in these environments has a direct impact on the device efficiency and lifetime. In
order to design more flexible and resilient water electrolysis systems, we need to develop a fundamental understanding of how
catalyst materials perform in harsh operating environments and use this information to rationally design new catalysts.
Through this project, we will elucidate the key factors controlling stability and activity of catalysts for low-grade water
electrolysis. The project will involve (a) catalyst synthesis and characterization (b) benchmarking of electrochemical
performance (c) operando optical and X-ray spectroscopy to understand how the catalyst structure and surface intermediates
evolve with potential and time of operation and (d) post-cycling characterization using a suite of surface characterization tools
available at the Department of Materials to detect changes in the surface properties.